Virtual Watchkeeper: PrecisionPilot

Within the project, HydroSurv will extend the capability of its existing patent-applied Virtual Watchkeeper Vessel Control System (VCS) by developing PrecisionPilot - an advanced autopilot and navigation module which improves upon the current state-of-the-art in autopilot and mission management solutions for small and midsized battery-electric and battery-hybrid Uncrewed Surface Vessels (USVs). The project will adopt a design philosophy placing Human Centred Design (HCD) at the core of the design process, with an strong emphasis on ensuring human factors and operator fatigue driving the development of the front-end solution.

The project will deliver a fully-functional, factory tested prototype with hardware in the loop, and will be accompanied a comprehensive design pack demonstrating full compliance with pertinent regulations and technical standards for Remotely-operated Uncrewed Vessels (ROUVs) as prescibed by the UK Workboat Code Edition 3, Annex 2 and the forthcoming MiniMASS Code.